Desk-based mini microprocessing unit for seaweed

Leaving remote rural coastal communities in search of economic opportunities is not uncommon, sustaining livelihoods in coastal regions remains a challenge. However, these regions have an incredible resource. Seaweed provides raw materials as ingredients used for production in various products including food, feed, pharmaceutical products, fertilisers and biostimulants, biopolymers and much more.

Growing awareness has generated significant investment in seaweed cultivation for various applications in recent years, in Wales supporting goals towards Net Zero. The seaweed farms, still relative small, are not yet producing the volume of biomass to interest large industries. For seaweed businesses to grow, a year-round and secured quality of seaweed needs to be supplied in large volumes.

Alga (Seaweed) is proposing a micro-processing unit for seaweed which when produced as multiple units are designed to serve smaller farmers and produce a storage stable, intermediate product and meet industry demands for scale. The Alga liaison connects a critical mass of small suppliers to determine quality and create volume.

Major challenges for seaweed processing includes the decay within hours of harvest for many macroalgae. Traditional stabilization methods, such as drying or freezing, are energy-intensive and often result in loss of biomass, bioactivity and micronutrients. Avoiding drying and therefore loss of biomass using a wet extraction process and making outputs storage stable. This process is to be performed at the seaweed farmers site, using small scale containerized units.

In this project we will build a mock-up (desktop) of such a processing unit, testing various seaweed species and seasons to validate compounds at lab scale. Solving technical problems at small scale will result in TRL6 ready to scale it to container size unit. Our desk-based system provides much-needed data to support Net Zero claims and commercial ambitions.

Our ultimate solution involves small-scale, agile units that can travel to seaweed sources and process continuously. A desk-based processing unit will support our claims. Reports from Aberystwyth University validate our methodologies and outputs, this unit will enable more in-depth.

A local market review showed significant industry interest in seaweed compounds. Economic, social, and environmental benefits of seaweed are highlighted in a World Bank report from November 2023, which sees seaweed as a catalyst for economic development in rural coastal regions, highlighting environmental advantages. Micro-processing units will create jobs, stimulate economic growth, enhance marine biodiversity, improve ocean health, and absorb CO2, contributing to the fight against climate change and achieving Net Zero goals.